DiRAC 2.5 Operations Bridging 2019 - Leicester

This is a request for bridging funds to support the operation of the DiRAC HPC Facility at the University of Leicester while the peer review of the 2019-2022 operations budget is completed.